Neural networks applied to antibody structure determination

Antibodies are important proteins of the immune system. They recognise potentially harmful molecules, binding to them and initiating their removal from the body. Their ability to bind with high affinity and specificity to almost any antigen means they can be used as therapeutics - in fact they are the most successful class of biologics, with 93 approved for clinical use to date.
Since it is the three-dimensional structure of the antibody that determines its binding properties, knowledge of this structure is very useful. However, experimental structure determination is low-throughput and therefore cannot be used routinely during therapeutic development. Computational modelling tools have hence become increasingly important, allowing researchers to predict large numbers of antibody structures which can then be used to infer and improve binding properties.
This project will build on previous research into loop modelling carried out by the Oxford Protein Informatics Group (OPIG) and will explore the use of machine learning methods in the context of protein structure prediction. It will explore 3 potential areas of research involving computational antibody structure prediction. The first area involves using deep residual neural networks to assist in predicting the structure of challenging antibody segments. In particular the structure and the dynamics of CDRH3 loops.
Other potential areas of research would involve the incorporation of multiple sequence information into methods for CDRH3 prediction, examination of the interplay of the CDR loops and improving the prediciton of sidechain conformations.
This project falls within the EPSRC Synthetic Biology research area, but also contributes to the Artificial Intelligence Technologies and Synthetic Organic Chemistry. . It is a collaboration with F.Hoffmann-La Roche AG.

Potential impact
The UK's world-leading position in biomedical research is critically dependent upon training scientists with the cutting-edge research skills and technological know-how needed to drive future scientific advances. Since 2009, the EPSRC and MRC CDT in Systems Approaches to Biomedical Science (SABS) has been working with its consortium of 22 industrial and institutional partners to meet this training need.

Over this period, our partners have identified a growing training need caused by the increasing reliance on computational approaches and research software. The new EPSRC CDT in Sustainable Approaches to Biomedical Science: Responsible and Reproducible Research - SABS:R^3 will address this need. By embedding a sustainable approach to software and computational model development into all aspects of the existing SABS training programme, we aim to foster a culture change in how the computational tools and research software that now underpin much of biomedical research are developed, and hence how quantitative and predictive translational biomedical research is undertaken.

As with all CDT Programmes, the future impact of SABS:R^3 will be through its alumni, and by the culture change that its training engenders. By these measures, our existing SABS CDT is already proving remarkably successful. Our alumni have gone on to a wide range of successful careers, 21 in academic research, 19 in industry (including 5 in SABS partner companies) and the other 10 working in organisations from the Office of National Statistics to the EPSRC. SABS' unique Open Innovation framework has facilitated new company connections and a high level of operational freedom, facilitating 14 multi-company, pre-competitive, collaborative doctoral research projects between 11 companies, each focused on a SABS student.

The impact of sustainable and open computational approaches on biomedical research is clear from existing SABS' student projects. Examples include SAbDab which resulted from the first-ever co-sponsored doctorate in SABS, by UCB and Roche. It was released as open source software, is embedded in the pipelines of several pharmaceutical companies (including UCB, Medimmune, GSK, and Lonza) and has resulted in 13 papers. The SABS student who developed SAbDab was initially seconded to MedImmune, sponsored by EPSRC IAA funding; he went on to work at Roche, and is now at BenevolentAI. Similarly, PanDDA, multi-dataset X-ray crystallographic software to detect ligand-bound states in protein complexes is in CCP4 and is an integral part of Diamond Light Source's XChem Pipeline. The SABS student who developed PanDDA was awarded an EMBO Fellowship.

Future SABS:R^3 students will undertake research supported by both our industrial partners and academic supervisors. These supervisors have a strong track record of high impact research through the release of open source software, computational tools, and databases, and through commercialisation and licensing of their research. All of this research has been undertaken in collaboration with industrial partners, with many examples of these tools now in routine use within partner companies.

The newly focused SABS:R^3 will permit new industrial collaborations. Six new partners have joined the consortium to support this new bid, ranging from major multinationals (e.g. Unilever) to SMEs (e.g. Lhasa). SABS:R^3 will continue to make all of its research and teaching resources publicly available and will continue to help to create other centres with similar aims. To promote a wider cultural change, the SABS:R^3 will also engage with the academic publishing industry (Elsevier, OUP, and Taylor & Francis). We will explore novel ways of disseminating the outputs of computational biomedical research, to engender trust in the released tools and software, facilitate more uptake and re-use.